Ultra-rapid meta-analysis

This project will seek to use clinical research content from the open Trip Database to significantly decrease the time taken to undertake reviews of primary clinical research articles. This is important as reviews of primary research are more robust and useful than single articles. The quicker the process (and cheaper) the more reviews can be undertaken, so improving healthcare generally as well as generating valuable IP for Trip Database Ltd.

We will use the principle of sentiment analysis to undertake these reviews, aggregating the proportion of positive and negative sentiment from primary research articles to produce an overall result for the review.